Vox Aeris: Bringing clean indoor air to the masses

In our increasingly indoor-oriented lives, where we spend about 90% of our time, the quality of indoor air can be shockingly poor, up to five times worse than what we encounter outdoors. This lurking peril, laden with airborne pollutants, often goes unnoticed, as it silently contributes to a host of long-term health issues, including Alzheimer's and cancer. Current air purification solutions face a myriad of challenges, from high costs to non-recyclable filters that exacerbate environmental concerns, not to mention their off-putting, clinical appearance. Moreover, the common belief lingers that air purification is a niche endeavor primarily meant for those with specific medical requirements. We all need to breathe clean air.

Vox Aeris challenges these norms with a groundbreaking approach rooted in the concept of agglomeration. This innovative process encourages minute airborne particles to cluster together, rendering them far easier to filter out. Vox Aeris harnesses both turbulence and acoustic agglomeration, driven by a built-in speaker and a proprietary geometry, to accomplish this feat.

Operating as an intuitively user-friendly home speaker, Vox Aeris offers a symphony of benefits. It delivers not only superior sound quality but also the ability to purify the air. Its adaptable modes include cleaning mode, where it employs quiet, low-frequency sounds and fans for air purification; listening mode for pure musical enjoyment; and Vox mode, where certain tunes enhance the air-cleaning process. Vox Aeris can be seamlessly wall-plugged for continuous background purification or carried anywhere as a portable speaker.

In embracing sustainability, Vox Aeris pioneers the use of recyclable and washable fabric filters, an environmentally conscious departure from the conventional disposal of non-recyclable filters that end up in landfills. Its patent-pending internal mechanism ensures lower pressure drop, translating to significant electricity savings. The proprietary agglomeration mechanism can also be used in commercial HVAC units, where the pressure drop will lead to significant electricity and carbon footprint reductions. Vox Aeris ingeniously intertwines air purification with music, making a perceived chore an enjoyable experience and inspiring a wider audience to prioritize clean air.

Vox Aeris endeavors to revolutionize air purification, making it accessible, engaging, and sustainable for all.